GENESIS GraphenENovEl SelectIve Sinter

When polymer powders are selectively laser sintered (SLS), they have a microstructure that contains a significant amount of porosity conferring inferior mechanical properties – particularly elongation and toughness compared to conventionally processed materials such as injection mouldings or extrusions. We have shown that for conventional Nylon PA12 SLS powders, Rapid Powders’ novel compounding process can improve the elongation and toughness of PA12 significantly and we propose to develop ranges of other materials. The consortium consists of Rapid Powders who compound the powders, 2-dTech who are a graphene manufacturer, Euriscus and IMI Rapid Prototyping who manufacture SLS components and Ultra Electronics who is a potential end user. If this project is successful it will generate additional business and improve their collective productivity and competitiveness considerably.